Memrica Prompt

A mobile memory aid for people with dementia, which enables recall of required information
at the point of need to reduce anxiety and frustration about not remembering and improves
confidence and independence.